AdVanced wIngs enAbling ulTra effIcient propulsiON_1 (AVIATION_1)

AVIATION_1 will deliver structure and systems technologies which are required to integrate ultra-efficient and zero-carbon emission engines onto the wings of an aircraft to provide a significant improvement in aircraft efficiency and reduction in CO2 emissions.

The next generation of commercial aircraft will use 100% Sustainable Aviation Fuel (SAF) and Hydrogen fuels. By 2035, Airbus aims to be the first aircraft manufacturer to offer a hydrogen-powered aircraft. This supports the aerospace industry's decarbonisation roadmap to reach 'net-zero carbon emissions' by 2050\.

As well as engines, the wings are one of the biggest levers to improve aircraft performance. The next generation wings have the potential to contribute more to efficiency gains than the next generation of engines. Improving aerodynamic performance through optimised wing design will allow future aircraft to significantly reduce fuel burn and carbon emissions.

The next generation of engines are likely to be larger and heavier, with more complex supporting systems. It is critical that technologies and new designs are developed for the wings to ensure these major components are integrated to maximise efficiency gains. The technologies must also be capable of being manufactured at high production rates to ensure aircraft can be delivered at the rate our customers and the global market demands.

AdVanced wIngs enAbling ulTa effIcient propulsiON 'AVIATION' is a two-phase programme which will build upon the achievements of the Airbus led, ATI-funded Wing-of-Tomorrow programme to deliver more complex wing geometries, which can be produced by a high-rate industrial system.

This project will develop novel solutions to integrate new propulsion and complex systems with minimal penalties, whilst enhancing the industrial viability for the next generation of aircraft.

AVIATION_1, Q4 2024 to Q4 2026, will mature technologies to enable the most ambitious and innovative new wing configurations, applicable to both SAF and Hydrogen powered aircraft.